MRC Transition Support Award: Cell biological mechanisms underlying stem cell competition

Stem cells maintain adult tissues by giving rise to both new stem cells and to differentiating daughters. This ability to produce asymmetric daughter cells does not mean that each division is asymmetric: indeed, work in many organisms including my own in Drosophila has shown that the divisions of stem cells result in stochastic outcomes. Some divisions result in the production of two stem cells while other stem cells are lost to differentiation, although at a population level both fates are finely balanced. A consequence of this is that individual stem cells are continuously competing with each other to remain in the microenvironment, or niche, that supports their self-renewal. This process of natural replacement can be hijacked by stem cells carrying oncogenic mutations, leading those stem cells and their daughters to colonise the stem cell pool.
My research aims to understand how stem cells replace each other and what biases their decision to self-renew or differentiate. In particular, I seek to determine 1) how signals from the environment make stem cells more competitive by promoting their ability to proliferate, and 2) how growth-promoting signals induce differentiation of stem cells.
Over the course of my current MRC Career Development Award, I have focused on the role of the cell cycle in regulating the decision of stem cells to self-renew or differentiate. We found that cell cycle-dependent transcription coordinates cell cycle exit with differentiation through the regulation of cell metabolism, such that proliferating cells have a metabolic state that is incompatible with differentiation. Additionally, we uncovered that communication between stem cells and their niche goes both ways: the niche monitors the proliferation of the stem cells it supports. If a defect is detected, niche cells can enter the cell cycle and replenish the stem cell pool through trans-differentiation. We further showed that this communication is disrupted during normal ageing and leads to age-dependent decay of the niche.
Secondly, by studying the differentiation-promoting signals, we determined that differentiation of stem cells requires a reversible priming step followed by irreversible commitment. We showed that this two-step process allows differentiation to be coordinated across the two lineages that compose the Drosophila testis, soma and germ line.
There are two outstanding aims from my Fellowship that, due to disruptions to the lab following moving between institutions and then the Covid pandemic and its consequences, I chose to set aside until I could dedicate the time to collecting the required data. These aims are to determine the downstream targets of the signals that make stem cells hypercompetitive, and to identify how, in addition to transcription, translation is another layer of control that affects the decision to leave the niche.
Completing these aims will allow me to build a full picture of the processes regulating stem cell competition, from the signals that control this behaviour to the downstream effects on cell biology and the mechanisms by which gene expression is controlled to influence fate decisions. Thus, the Transition Support Award will be a critical step in establishing my group at the forefront of the field of stem cell competition.

Technical abstract
Clonal analyses have shown that, to remain at the niche, a stem cell must continuously compete with neighbours for space. While in control conditions this competition is neutral, such that each stem cell has an equal chance of replacing its neighbour, mutant stem cells carrying an oncogenic mutation leading to constitutive signalling activity can bias replacement in their favour and displace all wild type cells.
Building on work showing that competition bias depended on increased proliferative ability, I explored the links between cell cycle-dependent transcription and cell fate during my Fellowship. I showed that the cell cycle-dependent E2f1/Dp transcription factor prevents differentiation by controlling metabolic activity. Additionally, activity of this transcription factor in stem cells is required non-autonomously to maintain quiescence of the niche, revealing an unexpected signalling from stem cells to their niche. An outstanding aim of the proposal is to determine how signals regulating stem cell competitiveness affect proliferation. To this end, we will analyse the transcriptional targets of these signals and determine a gene expression signature of competitiveness.
Secondly, we studied the inputs into differentiation, and showed that the Tor pathway induces a permissive state for differentiation, but that commitment requires input from another lineage in the tissue, allowing coordination of differentiation across the lineages. Additionally, we have shown that differential mechanisms of translation initiation operate in differentiation and self-renewal. An outstanding aim is to determine which transcripts are differentially translated in stem cells to gain insight into post-transcriptional mechanisms allowing stem cells to react rapidly to environmental signals and undergo differentiation.
Altogether, this work will provide a complete picture of the mechanisms regulating stem cell competitiveness, from the upstream signals to the downstream cell biology.